Laser Induced Beams of Radiation and their Applications (LIBRA

Recent experiments have demonstrated that by shining powerful laser beams on small physical targets (e.g. metals, plastics or liquids), intense energetic beams of ionizing radiation (e.g. beams of ions, protons, neutrons, electrons, gamma and x-rays) are produced. The type of radiation emitted depends on the dimensions and composition of the targets; these factors also determine the unique spatial and temporal properties of the radiation sources, which have an extremely small size (of micrometer order - a millionth of a meter) and emit ultra-short radiation bursts (of picosecond duration, i.e. a millionth of a millionth of a second). Development of basic source technology will provide compact and flexible sources with optimal properties for use in industrial and medical context. We identify protons, ions and gamma rays as the products with the highest potential benefit to society, and will concentrate our efforts on developing sources of these radiation types. Applications of this technology are envisaged in the following areas:Medicine - improved cancer treatment using laser-energised protons and ions, at a significantly lower cost than currently achieved and with reduced radiation shielding requirements;radiobiology studies using multiple simultaneous radiations to simulate cosmic ray effects during air and space travelIndustry - in-situ flash radiography, satellite radiation hardness testing, engineering diagnostics, semiconductor production and manufacturing controlScience - opportunities for versatile production of intense, synchronised beams from a robust and compact source, allowing novel experiments requiring simultaneous delivery of different types of radiation (pump-probe experiments).Security - rapid imaging detection of hidden materials/explosives using gamma-ray tomography and activation techniques for rapid chemical analysis.The proposed project aims to develop the relevant technology for high-flux, high-repetition source delivery and characterisation, while achieving the standards of output beam quality and reliability essential for the above applications. These will be achieved via a combination of innovative developments in target production and delivery, detector technology, beam property optimization and control.